round13

At Premium Choice Ltd as a growing company we are concerned that our current information security controls and processes may not be robust enough to protect our business data and client data from cyber attacks.